A hardware/software platform driving innovation in the eMobility sector and removing barriers for small/niche OEMs, bringing solutions to market 4x faster

With a core project team of Chris Tingley (project lead), Daniel Robinson (product/regulatory lead) and Simon Osim (technology lead), UK-based automotive SME Sparrow eMobility Limited (Sparrow) is developing a hardware/software platform to provide eMobility OEMs with HMI systems and API-driven services. In an industry with prohibitively high R&D costs, this platform frees smaller manufacturers from the burden of developing such systems themselves, solving a significant unmet need by making room for trial and innovation and speeding time to market. Sparrow's solution is uniquely designed to reduce technical challenges, offering new players entry to the market.